Mid-Stage Development of the CCell Wave Energy Converter

The project aims to demonstrate cost-effective performance of an array of CCell paddles. This will be achieved through optimisation of the shape of the curved paddle and Power Take Off (PTO) for a wide range of sea conditions. Intelligent proactive control algorithms will be developed to maximise power capture in the highly variable conditions that operating devices will experience. Numerical tools developed and validated as part of the preceeding project will be extended to study interactions between arrays of CCell paddles. Co-operative PTO control strategies will be developed to optimise array performance, matching demanded power with generated power and balancing against device loading and degradation. Prototype systems will be constructed and tested both in laboratory conditions and at sea to validate concepts. Successful completion of the project will bring CCell and associated technology to the pre-commercial stage. Economic viability will be established and the barriers preventing the uptake of competitor technology will be removed.